University of Sheffield and NURON Limited

To develop a step change in sewer flow monitoring and management technology. Continuous optical monitoring system delivers real-time, network wide measurements (flow, depth & temp) enabling water companies to actively monitor and control their sewers reducing sewer flooding and pollution.